Investigating the Relationship between Science Diplomacy and Global DGT: The Role of Inclusive Metascience Observatories

The main goal of this project is to explore how "science diplomacy" (which means using scientific cooperation between countries or scientists to improve international relations) can be used to support democracy, good governance, and trust (DGT). The focus of our research is on the role metascientific observatories (which are organizations that study how science works, its outputs, and how research funding is distributed) can or could play in all of this. These observatories and their practices and outputs have an increasingly important impact on how science is measured and understood so it is really important to better understand them and how they might develop in ways which are more inclusive and supportive of good DGT.

To do this, the project will use a range of different research methods to (1) study how science diplomacy connects to DGT; (2) improve our understanding of "metascience observatories" in order to see if they can help improve science diplomacy; and (3) find ways that metascience observatories might help tackle threats to DGT and to take advantage of opportunities they offer to DGT.

The project will be carried out in three main stages (called work packages) with several smaller tasks, involving collaboration among international partners from seven countries: Brazil, Canada, France, Poland, South Africa, the UK, and the US. The teams have a wide range of research skills, which will help gather and analyze data more effectively, leading to stronger results.

The project will produce scientific papers as a core contribution to improved knowledge, but it will also produce useful information for policymakers and stakeholders. It will also focus on building networks for science diplomats and offering training for early-career researchers.

We are committed to promoting fairness both within our team and in the way we encourage the development of more inclusive metascience observatories. The project will also focus on sustainability in terms of inclusive metascience, ensuring that the network of observatories brings lasting benefits to society by improving the relationship between science and society and ultimately ensuring that everyone has equal opportunities to take part in the production of knowledge and to access and make use of that knowledge.